Reducing poverty in the first 18 years of life: the importance of measurement for getting it right

In line with the Convention on the Rights of the Child (CRC), MDGs and formulation of national Children's Acts, child poverty has moved up the policy agendas of many countries. A concurrent potential increase in resources to invest in children requires knowledge on how to spend those most effectively in order to capitalise on childhood's 'window of opportunity'; the period of life with the highest returns on human capital investments. The way in which child poverty is currently measured, however, presents us with a narrow and partial picture. Despite an expanding body of research on child poverty, current practice is still biased towards measuring static and single dimensions of child poverty, primarily using monetary indicators as a proxy to capture other areas of deprivation. Cross-sectional research shows that assumptions about the extent to which poverty measures can serve as proxies for each other are often incorrect (Baulch & Masset, 2003; Klasen, 2000; Nolan & Whelan, 2010; Roelen, Gassmann & Neubourg, 2011). My research in Viet Nam and four European countries (France, Germany, the Netherlands and the UK) showed that monetary and multidimensional measures of poverty identify different groups of children as being deprived, and that a failure to measure child poverty from a combined perspective leaves children with particular vulnerabilities neglected (Roelen et al, 2011; Roelen and Notten, 2011). Despite growing evidence on the mismatches of static child poverty outcomes, we know little about the extent to which different measures provide different pictures of child poverty dynamics and the underlying drivers of such differences. As a result, policy is designed and targeted on the basis of incomplete information, leading to deficient identification of vulnerable children and an inadequate response to their needs.

This proposed research responds to these concerns by using monetary and non-monetary measures to analyse child poverty dynamics, assessing overlaps and mismatches between those measures and investigating reasons for potential differences. It will cover new ground and provide fresh insights in two different case study countries, namely Ethiopia and Viet Nam, and aims to influence academics, policy-makers and practitioners to contribute positively to the reduction of child poverty. Four different research questions will be addressed: (1) To what extent do different poverty measures identify different groups of children as being poor?; (2) To what extent do different poverty measures identify different groups of children as moving in and out of poverty over time?; (3) What are the drivers of mismatches between cross-sectional child poverty outcomes when using different measures?; and (4) What are the drivers of different patterns of child poverty dynamics when using different measures?

This research will combine the collection and analysis of qualitative data with the analysis of secondary panel survey data. The increasing availability of panel survey data in developing countries (see Baulch, 2011) with information beyond consumption and expenditures allows for an extension of current research on child poverty. My work on child poverty dynamics in Viet Nam (Roelen, 2010) and Ethiopia (Roelen & Camfield, 2011) made it clear that the analysis of longitudinal child poverty from a multidimensional perspective and using mixed methods approaches remains particularly unexplored. The collection of qualitative data collection will inform the quantitative analysis and triangulate and deepen its findings. Given the momentum around the issue of child poverty in both academia and the policy arena, this research will benefit and influence a wide range of stakeholders in Ethiopia and Viet Nam as well as developing and developed countries.

Potential impact
The most direct beneficiaries of this research include those who are directly involved in and contribute to this study. UK-based and local researchers will benefit by building their expertise and skills in this area of research. Such benefits are likely to have spill-over effects beyond these individuals and provide indirect benefits when knowledge and skills are transferred to fellow researchers.

Direct benefits of this research will also extend to the wider academic community. As indicated in the section on 'Academic beneficiaries', these include researchers working on issues of (child) poverty from across different disciplines and those working in a developing as well as developed country context. The new perspectives this research will offer in terms of measuring child poverty from a longitudinal perspective and the factors underlying child poverty dynamics will benefit the academic community working on issues of child poverty. Interest in this study is also likely to come from a broader research audience, including those working on child and social indicators at large and researchers employing mixed method research designs. The innovative aspects of this study in terms of constructing a longitudinal measure of poverty, pertaining to developing a measure that captures differential needs over time, as well as the use of mixed methods for its construction and analysis of concurrent outcomes will add value to this field of research.

Research benefits will also extend to the policy arena, with direct beneficiaries including those working on the reduction of child poverty. These include national governments of the countries directly involved in this study and developing countries at large. The results of this research may have far-reaching implications with respect to poverty reduction policies in both Viet Nam and Ethiopia, in terms of the groups of children being targeted and reached by policies, and the design and delivery of policy responses. This impact can be extended to other developing countries, particularly those with similar contexts in terms of the nature and magnitude of child poverty and demographic conditions. Research results may require a re-think of existing policies and general conceptions about which groups to target and with what kind of measures. Policy-makers in developed countries may equally benefit from this research, given the efforts to reduce child poverty in their own countries, and initiatives to do so globally as donors or development partners. Although the context of child poverty and its dynamics will be different, we know from previous cross-sectional research that mismatches across monetary and multidimensional measures of (child) poverty also hold in developed countries (Roelen & Notten, 2011; Bradshaw & Finch, 2003) and that conceptual and methodological concerns with respect to the improvement of child poverty measurement are similar.

International organisations as well as national and international NGOs and civil society organisations will also benefit directly from this study. The research results will provide them with tools to advocate on child poverty issues and to lobby for resources towards comprehensive child poverty measurement, monitoring of child rights and addressing the underlying and structural causes of child poverty. Such organisations include, but are not limited to, Save the Children, EveryChild, ActionAid and UNICEF.

Although indirect, the most important beneficiaries of this research will be poor children and their families. The overall objective of this research is to contribute to the reduction of child poverty, thereby improving the living conditions and livelihood prospects for children living in poverty. The improvement of poverty reduction policies and initiatives, pertaining to both the groups targeted and covered and the shape of the policy response, will positively affect the lives of those at the heart of this research.